Higher rank hyperbolicity and homological isoperimetric inequalities

Hyperbolic groups are vastly studied in geometric group theory. One of the equivalent definitions for them is that they are finitely generated groups that satisfy a linear isoperimetric inequality or equivalently a sub-quadratic isoperimetric inequality. In recent work [KL], Kleiner and Lang introduced a notion of higher-rank hyperbolicity, which is equivalent to satisfying a sub-Euclidean homological isoperimetric inequality of a higher dimension. Except for the cases of symmetric spaces and homogeneous Hadamard manifolds, it is unknown whether that is equivalent to a linear isoperimetric inequality of a higher dimension.

We aim to study isoperimetric inequalities of higher dimensions: investigate when those are linear and whether that depends on the coefficients (which is not the case for hyperbolicity). We also aim to generalise the notion of higher rank hyperbolicity to relative higher rank hyperbolicity, in comparison with the notion of relative hyperbolic group.

This project falls within the EPSRC Geometry and Topology research area.

Bibliography
[KL] Bruce Kleiner, Urs Lang Higher rank hyperbolicity. Invent. math. 221, 597-664 (2020).